An Innovative and Revolutionary SME Machine-Learning AI-Powered Digital Stage, Predicted to Save 60+ Hours Per Role Cast

Flaircube Ltd (Flairbox), with a core team of Robert Eades, Elliot Janks and Peter Hickling, is revolutionising opportunities for performing arts professionals to connect and work together remotely. Flairbox's platform combines video sharing with machine learning to allow actors to easily upload videos that casting directors can efficiently sort, saving 60 hours per role cast. This solution will help the industry recover and retool following COVID-19 closures and will lead the way for equitable casting practices.

Months 3 & 6, still in R & D whilst providing a digital stage to as many actors as possible, with a target of 5,000 by month 6\. Giving those actors a chance to return to their profession with somewhere to perform and be discovered for their work.

By month 12, Flairbox will be utilising collected data in order to power their first iteration of a machine learning AI ranking system that breaks down barriers to entry for up to 7,500 actors and saves up to 60 hours per casting for casting directors.

By month 18, Flairbox will have a commercially viable, machine learning AI powered ranking system available to every UK casting director and actor, with 12000 actors already using the platform to perform and find work. This technology will save more than 60 hours per casting, equating to more than £2,400 saved for producers for every role (£40/hr of casting director's time), whilst simultaneously removing current discrimination between actors based on: education, experience, location and socioeconomic background.